Modelling Cellular and Tissue Systems

Technical abstract
The aim of this theme is to use information derived from high throughput technologies such as microarrays and molecular imaging to develop predictive models of cellular and tissue behaviour, and of the function of individual gene products within cellular systems. In particular, this theme aims to provide a framework in which to efficiently identify the function of candidate genes underlying simple or complex traits. The objectives of the theme are: To conduct evolutionary comparisons of transcription networks (transcript and microarray focused). To reverse engineer regulatory networks. To dissect microRNA regulatory networks. To model cellular and tissue systems in diseases.